Intelligent Gas Grid Management

Utonomy was founded in May ‘15 to develop technology for reducing leakage in low pressure
gas distribution networks by optimising pressure in the network. We want to verify use of
advanced predictive analytics to reduce overall pressure and therefore gas leakage which is
directly proportional to the pressure in the network.
Natural gas (used in the networks) is comprised largely of methane which is a potent
greenhouse gas and leakage of gas is a big contributor to global warming. Although only 14%
of greenhouse gas emissions worldwide are methane, it traps up to 84 times more heat than
CO2 (over 20 years). This smaller amount of methane is 12 times worse for climate change
than CO2 over 20 years. In the UK, leakage from the gas network is estimated at 7,000 GWh
(1% of gas transported) costing the consumer £180m pa and releasing 10m tonnes pa of CO2e
(the method by which the greenhouse effect of all gases are measured is by comparison to
CO2). By optimising the pressure, we expect to reduce leakage by more than 20%.
The Intelligent Gas Grid Management (IGGM) project, will develop and test a method of
predicting demand and demand/pressure relationships automatically regulating pressure in a
network to keep it just above the minimum. To achieve this, we will undertake R&D on the
two most challenging aspects of the proposed solution 1. Mathematical analysis of large data
sets to develop a predictive software control model 2. A means of accurately adjusting the
governor’s (gas pressure control valve) outlet pressure through a mechatronic hardware
design. The PoC output will be software that allows us to model the leakage savings on an
example gas network, plus hardware that demonstrates that precise governor control can be
achieved within cost and reliability targets. To exploit outcomes, we will approach gas
distributors for trials/commercial partnerships and seek investment & funding to develop a
prototype for an end-to-end pressure control system.